Breast cancer AI risk prediction model incorporating actionable outcomes, through analysis of spatial distribution and constitution of dense tissue us

No companies or collaborators
This project falls within the EPSRC Engineering Research Area
Context of research and its potential impact:
Risk prediction in breast cancer diagnosis currently lacks holistic AI imaging tools in clinical settings. AI in breast imaging is in its early stages. This research aims to develop an AI tool that predicts breast cancer risk through MRI and can be integrated into clinical workflows as a plug-in on medical interfaces. The tool will incorporate all clinical variables, including family history and lifestyle, alongside AI-processed patient screenings, to determine risk profiles and outcomes.
Methodology and Novelty of research:
For breast imaging, deep-learning convolutional neural networks (DCNNs) will be used for pattern recognition and visualisation in medical diagnostics, specifically Computer-Aided Detection (CAD). While promising, AI tools in breast imaging are limited. The existing AI tool, Mirai, developed by MIT, is being tested in mammography but lacks validation across diverse demographics and is focused on higher-risk patients. This research aims to develop a more comprehensive AI tool tailored for MRI, targeting lower-risk patients. The main challenge lies in processing DCNNs to quantify risk while incorporating clinical variables, which current methods fail to do by isolating imaging from clinical data.
This project stands out for several reasons:
Integration of Multiple Clinical Variables: Unlike tools focusing on a single data source like mammography, this AI tool will synthesize various clinical inputs. This comprehensive approach can enhance accuracy and personalization in breast cancer risk prediction.
Addressing Diversity and Inclusivity: Current models, such as Mirai, lack validation across demographics like gender, age, and ethnicity. This research prioritizes inclusivity, potentially improving risk assessments for underrepresented groups and creating more equitable healthcare outcomes.
MRI Focus: While most AI tools in breast cancer detection focus on mammography, this research emphasises MRI, offering more detailed imaging, especially for lower-risk patients.
Clinical Integration: The AI tool will be seamlessly integrated into clinical workflows via a plug-in, ensuring rapid adoption and real-time benefits for clinicians and patients.
Potential Applications
Early and More Accurate Risk Prediction: By integrating AI imaging with various clinical variables, this tool could lead to earlier, more accurate detection of breast cancer risk, particularly for patients currently considered low-risk. This might enable more personalized screening and prevention strategies, ultimately improving patient outcomes.
Reduction of False Positives and Unnecessary Treatments: The tool aims to exclude subsets of patients from invasive procedures or frequent monitoring when it is safe to do so.
Broad Clinical Utility: The plug-in format is versatile and scalable, allowing widespread use in hospitals and clinics as part of routine diagnostic workflows. Clinicians will be able to make more informed decisions, more quickly.
Improved Healthcare Equity: By accounting for diverse populations, this research has the potential to reduce healthcare disparities, ensuring all patients benefit from advanced AI in cancer diagnostics.
Conclusion:
This research introduces a novel, comprehensive approach to breast cancer risk prediction using advanced AI techniques with a focus on inclusivity, early detection, and practical clinical integration. Its successful implementation could revolutionise breast cancer risk assessment and management in clinical settings.